Brains on Board: Neuromorphic Control of Flying Robots

What if we could design an autonomous flying robot with the navigational and learning abilities of a honeybee? Such a computationally and energy-efficient autonomous robot would represent a step-change in robotics technology, and is precisely what the 'Brains on Board' project aims to achieve. Autonomous control of mobile robots requires robustness to environmental and sensory uncertainty, and the flexibility to deal with novel environments and scenarios. Animals solve these problems through having flexible brains capable of unsupervised pattern detection and learning. Even 'small'-brained animals like bees exhibit sophisticated learning and navigation abilities using very efficient brains of only up to 1 million neurons, 100,000 times fewer than in a human brain. Crucially, these mini-brains nevertheless support high levels of multi-tasking and they are adaptable, within the lifetime of an individual, to completely novel scenarios; this is in marked contrast to typical control engineering solutions. This project will fuse computational and experimental neuroscience to develop a ground-breaking new class of highly efficient 'brain on board' robot controllers, able to exhibit adaptive behaviour while running on powerful yet lightweight General-Purpose Graphics Processing Unit hardware, now emerging for the mobile devices market. This will be demonstrated via autonomous and adaptive control of a flying robot, using an on-board computational simulation of the bee's neural circuits; an unprecedented achievement representing a step-change in robotics technology.

Potential impact
Primary beneficiaries of this research will be the UK science and technology research base, and the UK robotics and mobile computing industries, where rapid technological impact will be facilitated by close collaboration with project partners NVidia and Movidius. Both companies are leaders in the development of low energy and low weight, high-performance computing devices and are both currently partnering with drone manufacturers.

We also anticipate impacts in areas where energy and weight constraints exist, in particular in both space and agricultural robotics where we have existing collaborations. Other relevant areas are mobile technology, wearables, and pervasive computation.

We will further pursue industrial impact through foundation of a spin-out company specialising in software solutions for AI controllers, and application for follow-on funding (e.g. with Innovate UK).

Academic impact will be substantial, continuing the applicants' track record of publishing in the highest profile general science and engineering journals; foundational results in the areas of cognitive, behavioural and computational neuroscience are also anticipated, as the team takes an integrated experimental, computational and robotic approach to understanding the neural bases of complex behaviours including flight control, sensory integration, and decision-making.

There will be direct impacts through the training of the researchers on the grant. They will acquire a unique portfolio of expertise including key technologies of aerial robotics, bio-mimetic AI, and GPU accelerated computing. Their expertise will be much sought-after in the future. We will broaden this impact by offering training sessions in these key technologies to students and researchers in the involved institutions in conjunction with our regular project meetings.

The applicants have an excellent track record in public outreach both through media (e.g. lead PI Marshall interviewed on Discovery Science, BBC tv, BBC Radio 4) and outreach to schools locally, and nationally. Other activities include science festivals and public events. The team already has a long track record of such engagement with the public on all levels from school children to adults (e.g. http://greenbrain.group.shef.ac.uk/outreach/, http:// users.sussex.ac.uk/~tn41/outreach.php). Outreach activities will increase the impact of the project on the general public, which is relevant for public understanding of science and the technological potential offered by biomimetic control and robotics, as well as increasing interest in further study in STEM subjects among early secondary-age school children. Engaging strongly with the public will also be instrumental in avoiding misconceptions about the risks related to autonomous robots, something which otherwise could become a serious problem for this rapidly developing technology.